INTERTEX

A supply chain grouping working under the North West Aerospace Alliance's Aerospace Supply Chain Excellence programme has identified the commercialisation and industrialisation of 3D textile technology as a key priority for the advanced composite sector in the UK. INTERTEX is an Research and Development Project, supported by the Technology Strategy Board (TSB), that aims to provide a step change in the competitiveness of the UK composites industry to produce high performance, high added value, hollow structural parts such as engine nacelles, UAV fuselages with tech transfer opportunities to other sectors such as wind turbine blades and bus/train carriages. The project consortium is being led by the NWAA, and includes industry partners Aircelle, Sigmatex, Kaman Composites, Hyde Group and Trelleborg Offshore UK, and the Academia Partner North West Composites Centre (through the University of Manchester).